Grae Matta Ltd

"The number of students beginning university in 2015 hit a record high, but there are serious warnings about student mental health and the availability of support resources. Grae Matta have designed a system to help combat mental health difficulties, ensuring that establishments obtain and maintain high-quality support for students.
"